Effectiveness of antibiotic prophylaxis during surgical evacuation of the uterus for miscarriage management in low income countries. (AIMS Trial)

Infection following miscarriage surgery - A GLOBAL PROBLEM:
Globally, 210 million women become pregnant each year, but 33 million of these pregnancies end in a miscarriage. A majority of women with a miscarriage will have surgery. In low income settings, the infection rate after miscarriage surgery has been reported to be as high as 30%. Infection after miscarriage can result in serious illness and death, as well as long term consequences including increased rates of ectopic pregnancy, infertility and persistent pain.

Prophylactic antibiotics - A POTENTIAL SOLUTION:
Prophylactic antibiotics, given before surgery, may improve outcomes. However, for miscarriage surgery, current guidelines from the WHO, UK national guidelines, and national guidelines from low income countries do not recommend prophylactic antibiotics. This is because of limited evidence. We propose that prophylactic antibiotics, used at the time of surgery, may offer a solution to reducing the serious problem of infection following miscarriage.

The existing evidence - A TRIAL IS NEEDED:
A recent review of all the evidence concluded that "there is not enough evidence to evaluate a policy of routine antibiotic prophylaxis to women with incomplete miscarriage" and "There is a real and urgent need to find out whether antibiotics should be routinely used in cases of incomplete miscarriage. The policy and cost implications arising from this research will be tremendous, and randomised clinical trials comparing antibiotics currently in use with no antibiotics are strongly recommended."

The proposed AIMS trial:
The question: Can pelvic infection after miscarriage surgery be reduced by giving antibiotics to women just before surgery?
Study sites: The study will be conducted in 3 countries in Sub-Saharan Africa; Tanzania, Malawi and Uganda. These countries have been chosen as women have the greatest problems with infection after miscarriage in low income countries and this is therefore the place where this research could have the greatest impact to improve health.
What the trial involves: Women having surgery for miscarriage will be invited to participate, and if consent is given, women will be offered a single dose of antibiotics, to be taken by mouth two hours before the surgery. We plan to recruit 2400 women in total over 2 years.
The treatment given will be either antibiotics (400mg doxycycline and 400mg metronidazole) or a dummy pill (placebo). The women and clinician will not know if the tablet is the antibiotic or the dummy pill. By comparing the rate of infection and other problems such as death or admission to hospital during the first 2 weeks after surgery between the groups we can determine if the antibiotics are having any effect. Any women in whom an infection is found will have appropriate treatment and also further tests to identify the cause of the infection.

Clinician support for the trial:
The trial is endorsed by international professional organisations and a survey of 124 practitioners from 23 low income countries overwhelmingly (87.5%) supported the need for the AIMS trial.

User support and acceptability:
Semi-structured interviews with gynaecology inpatients in Blantyre, Malawi and Mbale, Uganda showed there was recognition of the potential problems following miscarriage and that the proposed protocol was acceptable. Participants indicated they would be willing to participate and return for follow up assessments. The trial has also been endorsed by the patient group the Miscarriage Association.

The potential benefits of the trial:
Miscarriage surgery is common, and infective complications are frequent and serious. Prophylactic antibiotics, if found effective, may offer a simple and affordable intervention which could be rapidly implemented to reduce the burden of maternal mortality and disease in low income countries. This may directly address MDG5 (reducing maternal mortality), where progress has been uneven and slow.

Technical abstract
Objective: To evaluate the effects of prophylactic antibiotics (Doxycycline 400mg and metronidazole 400mg, given orally, as a single dose prior to surgery) in women undergoing surgical management of miscarriage in low income countries, with the primary outcome of pelvic infection.

Short title: The AIMS (Antibiotics in Miscarriage Surgery) Trial

Study design:
Randomised, double-blind, placebo-controlled, multicentre, multi-national trial. Unit of randomisation is at the individual patient level.

Study duration:
36 months.

Research sites:
a) Malawi: Queen Elizabeth Central Hospital, Blantyre.
b) Uganda: Mbale Regional Hospital.
c) Tanzania: St Francis Hospital (Ifakara) and Bagamoyo District Hospital.
Trial sponsorship:
University of Birmingham

Trial management:
Jointly hosted by University of Birmingham Clinical Trials Unit (BCTU) and College of Medicine, Blantyre, Vaccine & Clinical Trials Unit (VCTU).

Population:
Women undergoing surgical evacuation of the uterus for miscarriage management are eligible to take part in the study.

Intervention:
Doxycycline 400mg oral and Metronidazole 400mg oral, as single dose, taken 2 hours before surgery.

Control:
Identical placebo

Randomisation:
Computerised third-party randomisation with allocation concealment.

Primary outcome:
Pelvic infection within 14 days of surgery, defined as two or more of a) purulent vaginal discharge, b) pyrexia >38.0, c) uterine tenderness, and d) a white cell count >15x109 /l.

Sample size:
To randomise 2400 women (Will give 90% power at p=0.05 to detect a 4% reduction in absolute risk of pelvic infection from a baseline risk of 10% (a relative risk of 0.6, based on our systematic review of antibiotic prophylaxis in induced abortion surgery)).

Dissemination:
By publication of findings and dissemination through FIGO, WHO, RCOG, National societies, dissemination meetings in all countries and the study website. We will also update the Cochrane review

Potential impact
If antibiotic prophylaxis is found to be a successful strategy then the principal beneficiaries will be women in low income countries who could be offered this treatment and in future will be at a reduced risk of infection after miscarriage surgery. This could reduce the occurrence of sepsis in these women, thus reducing serious illness, organ failure and death. It may also reduce serious long term complications such as ectopic pregnancy, subfertility and chronic pelvic pain.

Miscarriage and miscarriage surgery are so common (20 million procedures worldwide annually) that this would be a very important finding, with the potential to have a major impact on maternal health. Furthermore, as this is a simple and inexpensive intervention we would expect that our dissemination plan could lead to it being widely and rapidly implemented, with national and international guidelines changed, and clinicians altering their practice. Miscarriage and miscarriage surgery are so common, that it places a major burden on national budgets for maternal health. Reducing post miscarriage complications could therefore lead to increased resources available for other women's health services. If the use of prophylactic antibiotics is not found to be successful then our dissemination plan would similarly ensure that women were not unnecessarily exposed to antibiotics and that health systems were not spending on an unnecessary treatment.

Women recruited to the trial will benefit from the peer support groups established, the provision of the complete World Health Organsiation post abortal care package and careful follow-up during the post operative period, which will ensure any complications are recognised early and treated appropriately. Women with miscarriage at the participating hospitals even if they choose not to participate will benefit from the peer support groups and enhanced training of staff in miscarriage care. We hope to inspire a change in organisational culture with a renewed focus on this important problem. We hope this legacy will last beyond the trial and positively benefit all women with miscarriage in these units.

Staff employed in Africa will be recruited with sensitivity to the need not to distort local health economies or reduce the availability of clinical staff. There will be an emphasis on local capacity building and professional development of these individuals. This will include training, mentorship and active participation in the research process. The particular need for capacity building of the Malawi Vaccine and Trials Unit has been identified and additional money has therefore been sought to support this requirement and also funds for an African trial coordinator at this site, working alongside staff at the Birmingham Clinical Trials Unit have been requested. The trial management structure (Figure 7) uses local trial management organisations not only to maximise efficiency but also to support the need to build local clinical trials capacity.